CLAHRC Constellation Tool

2EQIPP is currently working with NIHR CLAHRC (Collaboration for Leadership in Applied Health Research and Care) for Northwest London to develop an online analytical 'constellation tool', which enables users to search the entire NIHR CLAHRC programme for examples of good practice. Currently, the nine original CLAHRCs have delivered 315 research and improvement projects. This information is available through nine individual websites and annual reports of the NIHR CLAHRCs. However, in an information rich society finding the NIHR CLAHRC project of interest to a patient, health professional, academic and policy professionals can be difficult. For the first time the 2EQIPP constellation tool unifies the wider CLARHC body of work into a coherent presentation of the impact of each project, program, and partnership with visuals for spread and sustainability across and between regions.